An new approach to creating light-weight plastic parts with good surface finish using tap water to create structural foam mouldings - Streamould -

The global structural foam market is expected to reach $31.9 Billion by 2020, with annualized
growth of ~6% between 2015 & 2020. US & Asian markets dominate, while EU market share
is ~23% of this ($7.4bn by 2020). Demand & growth is driven by the automotive &
construction sectors. The major materials used are polyethylene, polypropylene, polystyrene,
and polyurethane. .
Structural foam moulded parts have a cellular foamed core with a relatively solid skin outer,
produced by a form of injection moulding using a chemical blowing agent or gas such as
nitrogen, butane or carbon dioxide. The process usually employs low pressure. Structural
foam is significantly lighter than solid plastics, with high strength-to-weight ratio and lower
cost tooling. The automotive sector is the main driver to structural foam growth as lifetime
energy & CO2 savings drive the need for light weight components. So there is growing
demand for thick & thin section foam mouldings with good surface finish.
Problem – Chemical blowing agents cause ozone depletion & will be phased out under the
Montreal Protocol. Gases such as butane & pentane are an inherent fire risk, while N2 & CO2
are relatively expensive to use, require storage alongside the mould m/c. Structural foam parts
suffer from relatively poor surface finish especially when low injection pressure is used. Part
surfaces have a characteristic swirl pattern caused when the blowing agent becomes trapped
between the mold surface & skin of the part.
Our Big Idea - Streamoulding is an innovative new process to make structural foam moulded
light-weight parts. It uniquely uses tap water to foam polymer. Our patented process produces
a foam structure by controlled expansion of water to steam. Water is introduced into the melt
during the injection phase of the moulding cycle through a specially designed retro-fit
replacement mixing nozzle. Streamoulding offers up to 40% weight saving, 40%+ cycle time
reduction & 30%+ energy savings.